AutoRamp Automation of Wing Assembly for Rate and Ramp

AutoRamp will enable Airbus to reach targeted wingset production levels, by introducing a system of automation which will improve the accuracy and increase the speed of multiple assembly processes. AutoRamp will support an improved ramp-up rate to full production targets and will also target early product maturity which will improve time to market of the product. Whilst the project is aimed at the single aisle product, there is potential for some spill over to other programmes. Technologies to be assessed for automation include positioning, drilling, bolting and sealing and will lead to their integration into an industrial system.